S^3 Disease Surveillance for Structures and Systems

One of the main contributors towards the cost of high-value engineering assets is the cost of maintenance. Taking an aircraft out of service for inspection means loss of revenue. However, the alternative - allowing damage to remove the aircraft from service - is much more undesirable with cost and safety being issues. In terms of an offshore wind farm, the cost of an unscheduled visit to a remote site to potentially replace a 75m blade hardly bears thinking about. If one can adopt a condition-based approach to maintenance where the structure of interest is monitored constantly by permanent sensors and data processing algorithms alert the owner or user when damage is developing, one can optimise the maintenance program for cost without sacrificing safety. If incipient damage is detected, repair rather than replacement can be a viable option.

Unfortunately, the complexity of modern structures together with the challenging environments in which they operate makes it very difficult to develop data-processing algorithms which can detect and identify incipient damage. The discipline concerned with these problems - structural health monitoring (SHM) - suffers from serious problems which have prevented uptake of the technology by industry. The structural complexity makes analysis difficult; however, one variant of SHM - the data-based approach - shows promise in this respect. In this case one learns directly from data from the structure using pattern recognition techniques to diagnose different levels of damage. Sadly, data-based SHM has its own problems; the first is that most pattern recognition approaches to SHM require one to measure data from the structure in all possible states of damage. In the case of a structure like an aircraft - consider the A380 - it is simply not conceivable that one should damage a single one for data collection purposes, let alone many. Fortunately, if one is only interested simply in whether damage is present or not, this can be accomplished using only data from the healthy condition. One builds a picture of the healthy state of the structure and then monitors for deviations from this state. This raises the second major issue with data-based SHM; if one is monitoring the structure for changes, one does not wish to raise an alarm because of a benign change in its environmental or operational conditions; these are termed 'confounding influences'.

The solution may lie within the healthcare informatics community. A field called 'syndromic surveillance' (SS) has arisen over the last 20 years concerned with fast detection of disease outbreaks by monitoring human populations. The data themselves can be very different, from over-the-counter medicine sales to numbers of hits on health advice websites. The data are fused together and analysed to give a spatio-temporal picture of public health and alerting algorithms similar to the ones used for SHM can be used to warn healthcare professionals that an epidemic may be on the way. The ideas have even been embedded in software, the prime example being the ESSENCE II system which keeps a watchful eye over three US states.

The current proposal aims to develop a SS system for engineering structures with the capability of fast detection and location for faults on high-value assets. The population-based approach to SHM proposed here has the potential to solve the two problems discussed above. If many structures are monitored, inferences between structures can potentially avoid the need for very detailed knowledge of individual structures. As structures fail with time, the knowledge of damage states will build. In terms of the second problem, SS systems have always dealt with confounding influences and can provide inspiration for new algorithms for data-based SHM. As in the case of ESSENCE II; the system will be embedded in software so that multiple operators of structures can derive maximum benefit from the diagnostic capability of the population-based system.

Potential impact
A major issue in industrial take-up of structural health monitoring (SHM) technology is the complexity of the problem for individual structures. The S^3 concept can provide a paradigm shift by moving to population-based SHM where inter-structure information and data are leveraged to massively augment the results of individual structure SHM. This allows a transition to damage-tolerant design, leading to lighter, greener, safer structures with substantially lower cost of ownership. Aerospace industry most directly benefits with potential savings of millions of pounds from more effective maintenance and asset management strategies. The wind energy sector is also targeted; a major reason for the shortfall in expectations for UK round 1 wind farms was low availability. Wind energy needs to play a vital role in meeting UK targets for 15% of energy to come from renewables by 2012.

The principal means of ensuring industrial impact is to ensure that the proposal is industry goal-driven. To facilitate this a Steering Group (SG) will be set up with membership from major companies. From aerospace industry: BAE Systems, Airbus, Rolls-Royce, Messier-Dowty (MD) and Dstl have already agreed to join. From the wind energy sector, tacit agreement has been secured from NaREC (National Renewable Energy Centre) and Risoe (National Centre for Renewable Energy, Denmark). Academic members of the SG will include Professor James Brownjohn who will advise on transitioning S^3 ideas into the civil infrastructure domain. S^3 ideas will prove powerful in many other contexts, discussion with the Advanced Manufacturing Research Centre in Sheffield will lead to manufacturing applications; discussions with the NetworkRail Innovation & Technology Centre at Sheffield will focus on railways. A User Group (UG) will be used to encourage industrial participants to contribute field data for a system demonstrator. Workshops will be used to solicit members for the UG and to disseminate S^3 ideas into the academic and industrial communities; attendance will be encouraged by provision of bursaries. MD will benefit directly from the proposed work as one of the specific tasks is to detect incipient cracks in aircraft landing gear in fatigue tests; this is expected to lead to a patent. Another task here will lead to enhanced diagnostic capability in neuroimaging and this will motivate further applications of S^3 concepts in future generation healthcare.

Research visitors from Los Alamos National Laboratories (LANL) will aid dissemination of S^3 concepts to US academia and industry. SHM software at LANL will be enhanced by embedding ideas of population-based SHM; as the LANL software is extensively downloaded, this is an effective dissemination channel. By the PI and PDRA lecturing at the LANL Summer School, the students will be exposed to S^3 concepts. As the students go on to employment with major US companies or PhD projects in the most prestigious universities, there is no better way to propagate the S^3 ideas. The PI and PDRA will also give focussed seminars to technical staff at LANL and faculty at the University of San Diego.

Outreach activities are vital; S^3 ideas and its applications to wind energy and healthcare are likely to generate public interest. Presentations at Cafe Scientifique and on regional radio have been successful in the past and will be used here. To maximise media potential the PI and PDRA will attend a Royal Society course on public communication and the media. Ideas for outreach will be explored via creativity$@$home and the SG. Outreach into professional engineering will be via seminars in the programmes of professional institutions. The research will be seen by schoolchildren via demonstrations and interactive activities for the University of Sheffield Engineering Summer School. A web site will be set up for the project with both public and private pages; some pages will be tailored to communication to the lay public and media.